The University of Liverpool And Pavement Testing Services Limited

To develop a diagnostic and remedial maintenance system to predict failure of wearing courses on motorways and trunk roads, allowing preventative maintenance service planning.